Probing quantum black holes and spacetime behind the horizon

Black holes hold the key to the mystery of quantum gravity and the quantum mechanics underlying classical spacetime geometry. Recent developments have made clear that semiclassical gravity is a more powerful framework than expected and is able to encode the effect of subtle quantum correlations in Hawking radiation from a black hole and provide a mechanism to resolve the information loss problem for black holes (through the island mechanism for entanglement entropy). In this process, it has further become clear that semiclassical gravity represents a stochastic average over an ensemble of microscopic descriptions of gravity and to tease out the underlying microscopic we need to study physical observables that are sensitive to variances and higher moments of this stochastic ensemble. The goal of this project will be to utilise methods of semiclassical gravity, holographic descriptions of gravity where possible, and microscopic frameworks such as string theory to calculate physical observables behind the horizon of an evaporating black hole. In particular, one of the goals will be to uncover how the nature of spacetime behind the horizon changes as the quantum entanglement structure of a quantum black hole evolves with time.